nodeStream PBAC

At first glance, IoT security may seem daunting, however, it is possible to properly secure devices with the right protocols and cyber security measures in place. Any IoT security solution must be holistic in its approach, implementing security measures across multiple layers that include hardware, network, and software security. Open Connectivity Foundation's focus on the software application layer is a crucial first step in the IoT design process. nodeStream looks to adopt this framework as a core module in order to validate the availability, integrity and confidentiality of the nodes that exist. nodeStream will manage these interactions and provide additional security through the use of a next generation access control module. This will help health care providers to develop smart IoT systems that have a root of trust.

We will work with potential partners, such as Liverpool Heath Partners and the Innovation Agency to identify use cases. As a Gold member of the Open Connectivity Foundation (OCF) we will also have access to some of the worlds leading manufacturers of sensor technologies and through the implementation of natively adopting the OCF framework into our architecture we can show how these technologies can work in an interoperable way, based on a common data model and security framework that is the only one approved by ISO and IEC.

The rise in remote work and increased interest in health monitoring during the COVID-19 pandemic was a significant factor driving market growth.

"The introduction of health measures to self-track COVID-19 symptoms, along with increasing interest from consumers in their personal health and wellness during global lock-downs, presented a significant opportunity for the wearable s market,"

Gartner predicted that Worldwide end-user spending on wearable devices totalled $81.5 billion in 2021, an 18.1% increase from $69 billion in 2020, and this is to rise further.

Also the use of other remote sensor technologies such as pollution monitoring can also have a significant impact in how healthcare is delivered in the future, as this can be used in areas such as respiratory disease prevention and how we can also look at future opportunities around "Polluters - Pay" models, which shows the impact of pollution on health and how we can look to make change through evidence based research, linking health data with environmental data.